UKRI-Norway - Seismic and thermal structure, deformation and evolution of the Adriatic and southeastern Europe’s lithosphere and underlying mantle

The densely populated central and eastern Mediterranean is Europe’s most tectonically active area. Lithospheric subduction and deformation and the interactions of the variable-thickness lithosphere with the underlying asthenosphere give rise to earthquakes, volcanoes and ensuing tsunamis. Understanding the structure and dynamics of the lithosphere and underlying mantle that control the active tectonics, natural hazards and, also, the distribution of the region’s natural resources is an important outstanding challenge. Recently, the area has been instrumented densely by AdriaArray, the largest structural seismology experiment in Europe that comprises over 1000 broadband seismic stations and provides unprecedented data sampling of the region. Project Lead (PL) Lebedev and Project co-Lead (PcL) Rondenay are members of AdriaArray and its Steering Committee, have contributed to its deployment and operation and have full-dataset access (not public at present). The proposed project exploits the synergy of the leading expertise of the PL and PcLs in seismic tomography and receiver-function analysis, the enormous volume of unique new data, and the collaboration with the broader AdriaArray team. The project’s goals are to
1) combine the resolving power of waveform and array tomography, receiver functions and thermodynamic inversion and map with high regional resolution:
· azimuthally and radially anisotropic seismic-velocity structure of the crust and upper mantle;
· thermal structure of the lithosphere and underlying mantle;
· the depth and structure of the lithosphere-asthenosphere boundary (LAB);
2) obtain new insights into the mechanisms of lithospheric extension, collision and subduction in the region;
3) obtain new evidence on how the structure and dynamics of the lithosphere and underlying mantle control
· seismicity;
· volcanism;
· generation and distribution of the mineral and geothermal energy resources, to help to de-risk resource exploration.
In order to capitalise on the unprecedented data sampling, new seismic and thermal imaging methods will be developed. Waveform-tomography and array-tomography methods will be integrated, aiming to maximise the resolution of the imaging beneath the entire array, including its periphery. Regional and teleseismic S-wave traveltime data, measured using an accurate, recently developed automated picker, will further increase the resolution. Thermodynamic inversions of seismic data directly for temperature will use computational petrology and thermodynamic databases and reduce biases due to the non-uniqueness of intermediate seismic-velocity models. Receiver-function measurements from across the region will provide essential complementary information on the depth of the crust-mantle boundary (the Moho) and the depth and fine structure of the LAB, reducing the non-uniqueness and increasing the accuracy of the seismic and thermal models.
Lithospheric controls on the uneven distribution of intraplate seismicity will be investigated, aiming to produce useful co-variates for probabilistic seismic hazard models. Lithosphere-scale thermal models will yield maps of crustal temperature for de-risking geothermal energy exploration. The locations of rare-earth and base metal mineral deposits in the region relative to lateral variations in the lithospheric structure will be investigated. The high-resolution mapping of the lithosphere-thickness contrasts will provide tests and refinements for the models of the natural resource generation and distribution.
This timely project takes advantage of an important, unique new dataset, collected at no cost to it. It will use the extraordinary data sampling to investigate the basic mechanisms of lithospheric dynamics and, also, deliver societally and economically important inferences on the lithospheric controls on natural hazards and resources.